Multimaterial 3D printed phantoms to digitally enhanced training and safer interventions in fetal medicine

Multimaterial 3D printed phantoms to digitally enhanced training and safer interventions in fetal medicine